"Help Andi" - leveraging open data & AI to protect UK SMEs

"The UK economy is powered by small business. 97% of all companies registered with HMRC are classified as SMEs. As such, SMEs have a critical position in the future growth and development of our country. It is therefore imperative that small business leaders understand the risks that they face on a day to day basis and be given the tools to protect themselves now and to build a solid foundation for the future. In a recent study regarding risk exposure of UK SMEs, RSA found that 28% of UK SMEs would go out of business if hit with an unexpected £50k bill.

Today, there are very few tools and support services available for SMEs to help them understand their risk exposures and online presence. Whilst data is often available, it is hard to find and even harder to digest and act on. In addition, spending time researching, and shopping around for insurance policies and other financial services is time consuming, especially considering the numerous competing responsibilities facing small business leaders. Therefore, a single 'point of truth' combing multiple sources of data and showing how this data is being used and acted upon in a simple, quick and easy to understand way, is much needed.

Digital Fineprint will build 'Help Andi', an online data management and oversights tool, leveraging some of our existing capabilities that use open data and AI. Digital Fineprint has a track record of working together with leading insurance firms such as Hiscox and QBE, using open data and AI technology to help improve their digital distribution channels and customer engagement. 'Help Andi' will help bring transparency and clarity to all UK SMEs regarding their online footprint, and how this data is used and monetised by the wider insurance sector. It will be a highly engaging and user-friendly experience where the SME will be able to view both their digital and non-digital risk footprint answering only two questions. By sharing their registered company name and postcode, every SME in the UK will receive a high-level report on their business risks and what they can do to mitigate them. 'Help Andi', in its initial form, will be offering insights on up to 50 open data sources divided in to categories such as company profile, financials, risks and customer sentiment analysis using natural language processing analysing social media and review scores."